ProFitN

There is increasing concern about food quality, traceability and accuracy of labelling.
Consumers have the right to know what they are eating and to expect their food to be
authentic. Food labelling legislation defines meat as “skeletal muscle with naturally included
or attached tissue”; this definition excludes non-muscle products such as offal and blood
proteins. These ingredients need to be specifically described on a product label and do not
contribute to the declared meat content. It is alleged that both offal and blood proteins are
added to meat products by unscrupulous producers to extend their protein/meat content, in
order to increase profit. Blood proteins in the form of plasma or serum from bovine and
porcine sources are waste products available in large volumes, and are also thought to be
added to increase water retention. These practices are not illegal if the product is accurately
labelled to reflect the true content.
Current methods cannot differentiate between protein from meat and an additional adulterant
(offal/blood). The NTU start-up (‘ProFitN’) has provided a solution by analysing protein
markers, and indeed has uncovered evidence of both undeclared offal and added blood in
commercially available meat products. The novelty of the ProFit approach is the identification
of marker proteins (tissue-specific, serum-specific, species-specific), combined with the
methods for enrichment, analysis and quantification of these proteins, including the
availability of some unique antibody reagents produced in-house, However, before the
company can be fully established it is necessary to conduct a strategic market review and
develop a business plan. With funding from the TSB this work can be undertaken in a timely
fashion with assistance from an external consultant.